The University of Manchester and VoiceIQ Limited

To create and embed an intelligent system that explores the potential of uncovered areas of human voice with the use of deep learning and neural networks for speech processing and vulnerability analysis to create new service opportunities.